Studentship: The inflammatory response to Bluetongue virus and vector insect saliva in ovine and bovine immune and skin cells

Technical abstract
Bluetongue virus (BTV) is the aetiological agent of an economically important disease of ruminants (bluetongue disease). Severe clinical signs develop mainly in sheep while infected cattle remain largely asymptomatic. The reason for the difference in disease manifestation is not fully understood, however different immune responses to BTV may play a vital role.

BTV is transmitted between its ruminant hosts almost exclusively by Culicoides biting

midges. Insect saliva proteins can elicit strong inflammatory reaction in mammalian skin and it has become evident that many arboviruses benefit from co-inoculation with insect saliva.

A method has been developed to collect Culicoides saliva proteins enabling the design of in vitro assays and proteomic analysis.

The overall aim of this PhD project is to investigate the inflammatory response of certain immune and skin cells towards BTV infections in the presence and absence of Culicoides saliva in vitro and compare the immune response of ovine and bovine host cells.

This project will investigate the following hypothesises:

1. The inflammatory response of certain (primary) immune and skin cells towards BTV

infections differs between bovine and ovine derived cells

2. Culicoides saliva elicits an inflammatory response in ovine and bovine immune and skin cells that influences BTV replication

3. Individual saliva proteins of Culicoides elicit specific inflammatory responses in immune cells and the saliva protein responsible can be identified

This multidisciplinary project will utilise a combination of techniques e.g. cell culture, virus infection and titration, confocal microscopy, real-time PCR, Proteomics, ELISA, flow cytometry and Culicoides saliva collection. Methods to fractionate Culicoides saliva while maintaining the biological activity will be developed. The successful candidate will acquire expertise in immunology, virology and proteomics